Stage Worlds: A UK- China Innovation Partnership

This project presents a unique performance arts and technology sector collaboration between UK and China-based partners, which will showcase how new technologies, including immersive XR, may open up and bridge experiential theatrical worlds and engage new and younger audiences. All the world is a stage and the stage is a world, but the nature of these worlds of experience is changing dramatically with the potential of new digital affordances. Through two workshop processes of ideation in Shanghai and Newcastle, theatre companies, technology developers and academics will develop project concepts to be implemented in shows accessed both locally and remotely in the UK and China.